Clean-PAT: Clean, Power and Transport for Farmers in Yola, Adamawa, Nigeria.

Clean-PAT aims to make electricity and last-mile transport sustainable and efficient. Clean-PAT offers portable swap battery stations for home use, electric motorcycles and tricycles. Our Battery-as-a-Service (BaaS) model addresses the high cost of petrol generators, charging time and range anxiety for electric motorcycles. Our swap stations are small, modular, and efficient and can be adjusted based on demand. This model reduces CO2 emissions by over 1.12 kg per motorcycle per year.

Clean-PAT supports the UK and Nigerian governments in their commitment to reducing greenhouse gas emissions by promoting local green mobility. Our solution delivers annual CO2 savings of 1.6 million tonnes, equivalent to 0.3% of the UK's current greenhouse gas emissions.

**Why Clean-PAT? Why Nigeria?**

Nigeria is the poverty capital of the world, with 71 million people (35% of the population) living in extreme poverty. Additionally, 133 million people (66% of the population) are classified as multidimensionally poor. Removal of fuel subsidies caused a 263% surge in fuel costs in 2023, leading to a 9.1% increase in the consumer price index. This made life harder for most Nigerians living on less than $1.90 daily.

The energy and transport sector is responsible for over 70% of its greenhouse gas (GHG) emissions in Nigeria (BioOne, 2022). There are over 22 million small petrol generators and 14 million registered motorcycles in Nigeria, with a Compound Annual Growth Rate (CAGR) of over 8% projected during 2022-2027\.

Clean-PAT provides a sustainable alternative to generators and traditional motorcycles. It replaces petrol, which is the main energy source for 85 million Nigerians without electricity. With financing agreements from Standard Microfinance Bank (Partner), our swap batteries will be affordable for farmers to transport produce and power homes or lamps for children to read at night.

This project with Standard Microfinance Bank and Newcastle University will demonstrate the relevance of battery swapping as a service for Nigerian farmers and emphasize the benefits of our Pay-as-you-go system. Our sensors, AI, and machine learning will create a digital twin of the proposed swap battery network to study how charge rate, temperature, speed, and load factor affect battery efficiency in Nigeria.